Death-style: An essay film investigation of 1980s images of gay male depravity through the lens of 'queer negativity'

As LGBTQ+ culture becomes assimilated into the mainstream in the West, this practice-led research considers
whether 1980s representations of the depraved male homosexual are to be viewed solely within the
framework of the medico-legal pathologisation of homosexuality or whether they might also communicate the
notion of a 'queer threat' to mainstream culture. The research will investigate whether recent theoretical ideas
about 'queer negativity' can be utilised within the cinematic language of the essay film to augment and
progress the re-examination of 1980s case studies of 'gay male depravity.' At the turn of the century, the
photographic image gave visibility to the homosexual. In 'Picturing Deviancy', Stuart Marshall describes
homosexuality's evolution from sin to disease as part of 'the medicalisation of deviancy which was to result in
a proliferation of new social identities... many of which were to be witnessed and catalogued in the evidence of
photography.' Whilst early LGBT studies tended to assert the legitimacy of gay lives, the recent 'turn to the
negative' in queer theory engages with the history of queer abjection. Jack Halberstam has written of 'queer
darkness, a strategy of reading as well as a way of being in the world.' Lee Edelman links homosexuality to the
death drive, positioning queerness in opposition to the 'familial narrativity of reproductive futurism'. Exploiting
cinema's 'poetic, transportive and, if not irrational, then a-rational' qualities and the essay film's construction of
argument through juxtaposed images and sound, the research will examine how problematic queer
representations from the past might be used to position present day queer existence in terms of a progressive,
radical opposition to heteronormativity